Electrooptic photonic memories

The research project will be dedicated to the simulation, fabrication and testing of electrically switchable phase change materials integrated to photonic waveguides. The resulting devices will enable non-volatile photonic memories with application in programmable photonics and neuromorphic architecture.